Imaging the topology of proton therapy beams using topological proton-acoustic sensors

The aim of this PhD is to develop a proton-acoustic imaging method for mapping the topology of proton beams used in proton therapy, PT. Mapping PT beam topology is necessary for quality assurance and treatment planning. However, traditional methods are slow, taking several hours prior to treatment. In this project, we will investigate whether PT beams can be mapped more quickly using a new technique called proton-acoustic imaging, in which proton-generated ultrasound waves are detected to form images. This could save the NHS time and money by increasing PT patient throughput, and pave the way to better PT treatments.